Materials Handling Techniques

Keele University
Marek Hornak
Enterprise Business Manager
Research and Enterprise Services
Innovation Centre 1
Lower Ground Floor
Keele University
Keele
ST5 5NB

[email]
01782 734496
07787 971548